Grassland Modelling for Improved Utilisation

Grassland accounts for 40% of agriculture land in the England. Yet, the sector is underserved by the precision farming revolution.

Working closely with farmers in England, the Agricultural Engineering Precision Innovation Centre (Agri-EPI) & CKX bring a novel approach to gather and analyse data from satellites and digital platforms to support grassland farmers. With access to our cloud-based service via mobile app, farmers can make informed decisions to raise productivity. For instance, an increased utilisation of 1% of grassland, could increase the UK dairy and livestock sector annual profitability by £22m.